Diagnostic device for early detection and monitoring of macular diseases

This project concerns a new easy-to-use, low-cost, sensitive diagnostic device for the early detection of Age-related Macular Degeneration (AMD), Diabetic Retinopathy (DR) and other retinal eye diseases. This is the first innovation to be brought to market by Optical Diagnostics Ltd, a company formed to exploit leading-edge research in ophthalmology. At the heart of this device is a new patented concept which allows early detection of eye diseases including macular degeneration. This offers a step-change in the economic and social benefits which can be realised through early detection of the most common cause of blindness in the Western world – over half a million people in the UK alone suffer from AMD. Early detection is key to ensuring that all treatment options and support start as soon as possible in order to preserve vision. The diagnostic device offers a first time opportunity for a reliable home-based monitoring of macular disease progression. The aim of this project is to develop a range of devices, with different configurations suitable for different testing environments that can subsequently be evaluated for clinical use to inform the development of prototype devices and to underpin plans for commercialisation.